The Patalinguistic Turn: Language as Vital, Viral Matter

As contemporary culture bears witness to rapid and
fundamental changes brought on by advances in informatics
and media technology, quantum mechanics and
neuroscience, genomics and microbiology, both language
and what we understand as the 'literary' are likewise
undergoing a profound transition. At the same time recent
theoretical and philosophical work has had us rethink the
ontology of matter and the concept of life, challenging critics
to find new methods of understanding what it means to be
human in material terms, and new ways to conceive
nonhuman and inanimate life. My project, poised at the
intersection of contemporary poetic, philosophical and
scientific modes of inquiry, reworks the relation of language
to materiality, vitality and digitality. My Research will trace
the genealogy of current anxieties like the apparent conflict
between analogue and digital poetics, the illegibility of
digital material poetics and the place or displacement of
humans in the digital literary landscape. I will conduct this
research by critically investigating works by Alfred Jarry, Kurt
Schwitters, James Joyce, Hayrette Mullen and Christian Bök
among others.